Unpredictable Tides

Through an abstraction of flow by numerical indices, the tide is generally perceived as one predictable and regular movement. Yet, tidal predictions are based on an array of various tidal constituents involving astronomical forcing, weather conditions and many other factors, making the tide immensely complex. Behind any tide reading are variegated streams and unexpected patterns (McCully, 2007) that are permanently changing and affected by a complex ensemble, technical and organic, atmospheric and interplanetary. Led by creative practices, this research will analyse the tide as a scientific construct of a predictable and quantifiable pattern (Steinberg, 2001), proposing instead a situated approach towards tidal processes. Using case studies along the Thames, I will develop an understanding of intertidal architecture and how human and non human species collaborate with the tide. I will then develop artworks in the attempt to make the tide differently available and raise awareness.